Sweating

In 2016, Steam Sauna Complex, a queer sex space located in an former bingo hall in the working-class area of Armley in West Yorkshire, burned down. In this practice-based project, using strategies associated with true crime and artists moving image, I will explore the cultural and creative value of true crime, queer inter-generational mutual aid, and touch through this unsolved mystery. It will interrogate who gets to tell stories and how, by de-centring autobiography in favour of a communal voice and shared personal experiences.